Characterization of the Space Weather and radiation environment at Mars and the impacts on exploration

The aim of this PhD project is to provide the most complete characterization of the Martian radiation environment with special focus on the response of the Martian plasma system (M-I-T) to Space Weather activity, as well as to get a comprehensive evaluation of their impact on current technology at Mars. The following tasks are in principle foreseen: